MICA: Investigating the pathogenic role of T follicular helper cells and their therapeutic targeting in primary Sjogren's syndrome

Sjögren's syndrome (SS) is the second most common rheumatic autoimmune disease with a prevalence affecting between 100,000-250,000 in UK and a predominance in women (female to male ratio is 9:1). SS is characterised by immune cell infiltration in the salivary and lacrimal glands leading to dry mouth and dry eyes. However, SS is a highly heterogeneous disease with 30/40% of SS patients developing moderate to severe extraglandular manifestations and 5% developing a form of cancer (lymphoma) which arise from B cells, a type of white blood cells. Currently, the treatment of SS is unsatisfactory with no effective therapies available.

Studies from our and other groups have identified a subset (30-40%%) of SS patients which present B cell clusters in the salivary glands called germinal centres. These patients have a more active disease and have a 16-fold higher risk of developing lymphoma than the remaining patients without germinal centres.

Previous work has demonstrated that another subset of very specialised white blood cells, called T follicular helper (Tfh) cell, play a critical role in supporting the survival and activation of B cell in germinal centres. While the role of Tfh is well established in germinal centres which arise in lymphoid organs (i.e. the spleen, tonsils or lymph glands) their role in aberrant germinal centres which form during chronic inflammatory disease is unknown.

Thus, in this application, which is a Partnership between 3 UK Universities and MedImmune, a pharmaceutical company, we aim 1) to investigate the role of Tfh in promoting the disease in a series of studies involving human samples and animal models; 2) to address whether blocking Tfh in preclinical studies with novel pharmaceutical compounds will impact on various features of the disease, such as the activation of B cell in the salivary glands and the amelioration of salivary flow and 3) to identify key factors which will allow us to understand which SS patients are more likely to respond to novel treatment targeting Tfh in SS.

This proposal have the objective to have immediate clinical impact as MedImmune and the Academic partners of this application are working closely together to bring novel treatments in the clinic for the benefit of patients with SS (pilot clinical studies planned for late 2015 and in 2016 in UK). It is envisaged that, if successful, this work will also impact on other medical conditions which might benefit from targeting Tfh cells. Specifically, we anticipate that this proposal will bring new knowledge and will identify key factors which will allow us to measure the level of activation of Tfh in different patients. This work will be essential because will inform on which SS patients are more likely to respond to the new treatments that we are developing and will be tested in upcoming clinical trials in SS. These trials will be based on the concept of "target validation", whereby the work done in this project will put us in the position to stratify patients based on the level of Tfh present in their salivary glands (or in their blood). We hope that this approach on one side will increase the response rate and on the other side will prevent SS patients who are unlikely to respond from being exposed to the potential side effects of the novel treatments.

Technical abstract
In this proposal we will test the hypothesis that T follicular helper (Tfh) cells fuel autoreactive B cell activation and autoimmunity in Sjogren's syndrome (SS), in particular in patients with germinal centres (GC) in the salivary glands (SG). Moreover, we aim to pursue with our industrial partner a translational program to develop Tfh blocking agents for clinical use in SS and to understand how Tfh-based patient stratification may inform randomised clinical trial (RCT) design. We will proceed following 3 progressive steps:

1) To investigate the presence of Tfh and their products in the circulation and SG of SS and characterise their functional role in promoting autoreactive B cell activation.
We will access the deeply phenotyped EMR SS Biobank with over 150 SG biopsies with matching histology, RNA and peripheral blood. To identify Tfh-related signatures and stratify samples according to the degree of lymphoid organization, we will use:
i) multicolour confocal microscopy
ii) Fluidigm microfluidic chips
iii) multicolour FACS analysis
iv) in vitro organ cultures

2) To test in vivo the efficacy of pharmacological blockade of Tfh in modulating sialoadenitis, autoimmunity and exocrine dysfunction in murine models of SS.
We will block key factors involved in Tfh function, such as the ICOS/ICOSL and the IL-21/IL21R pathways, in order to ameliorate disease in 2 animal models of SS:
i) spontaneous NOD.H2h4 mice
ii) novel human SS/SCID xeno-grafts

3) To define the contribution of Tfh to SG pathobiology and disease outcome through the analysis of biopsies pre- and post-treatment in order to inform Tfh-based patient stratification.
We will use matching SG biopsies and peripheral blood collected as part of the UK multicentre RCT of Rituximab in SS. Using the techniques summarised in Aim 1, we will investigate whether:
i) Tfh signatures are influenced by B cell depletion
ii) persistency of Tfh allows the escape of autoreactive B cells in the SG

Potential impact
The project will have a significant impact both on basic research and applied translational science.

1. Impact on basic research and knowledge acquisition within and beyond the field of SS and rheumatology.
Tfh cells play a fundamental role in the regulation of adaptive immune responses, specifically on B cell activation and germinal centres in secondary lymphoid organs. Our proposal aims to investigate Tfh within ectopic germinal centres forming in the salivary glands of patients with SS. Thus, at the basic science level a better understanding of the role of key pathways involved in Tfh function, such as the ICOS/ICOSL and IL-21/IL-21R will broadly benefit the scientific community with considerable advance in knowledge not only in the specific field of SS but also other autoimmune diseases, characterized by ectopic germinal centres (i.e. rheumatoid syndrome, lupus nephritis, inflammatory bowel diseases, multiple sclerosis, autoimmune thyroiditis etc).

2. Impact on translational and clinical research
- Moving towards new therapeutics in SS: Demonstration that blocking Tfh cells ameliorate sialoadenitis, autoimmunity and exocrine dysfunction will provide supporting evidence that targeting Tfh-related pathways is a potential therapeutic strategy in SS. The opportunity to dissect the molecular functions in vitro and in vivo (SCID/SS chimeras) using human tissues will provide invaluable data for the translational relevance of this pathway to the disease. Our aim is to impact on clinical trial design by identifying biomarkers that could be used to stratify patients prior to inclusion in clinical studies. MedImmune, the Industrial partner of this application, has invested significant resources to bring preclinical compounds towards early phase clinical trials. The PI and Academic co-applicants of this application are working closely with MedImmune within the NIHR NOCRI translational research partnership to develop RCTs in SS. This project will impact in defining inclusion criteria and clinical and biological endpoints in view of starting patient recruitment in late 2015 (anti-ICOS) and from 2016 (anti-IL-21).

- Broader impact on translational and clinical science through the development of Tfh blocking agents for clinical use: MedImmune is a world player in antibody therapeutics with significant expertise in the development of novel therapeutics in autoimmune diseases. SS as a first indication is highly ranked in the translational pipeline. The opportunity to develop unique reagents in partnership with MedImmune will further accelerate the developmental programme to bring Tfh targeted therapies for clinical use not only in patients with SS, but also in other autoimmune conditions characterized by autoreactive B cell activation.

3- Commercial impact on the public and private sector. A defined developmental programme described in this application coupled with a strong Academic Industry partnership will maximise the opportunity to translate novel scientific and clinical observation into commercially valuable assets such as diagnostic or therapeutic agents. The equitable Head of Terms agreed between QMUL and MedImmune will also ensure that economic benefits will profit both private and public partners.

4- Impact on patient health. It is hoped that the ultimate beneficiaries of this research will be patients with SS, a disease with prevalence in UK between 0.2-0.5% (100,000-250,000 patients) which currently lacks disease modifying drugs. This application will impact directly on patient health as the pathways that we intend to study in this proposal will be targeted in early phase clinical trials during the proposed tenure of this application. The definition of Tfh-related tissue and/or peripheral biomarkers of disease activity as well as response (or lack thereof) to B cell depletion will make immediate impact on SS through patients stratification guiding "intelligent" clinical trial design.